Modular Circular Footwear

Cleverstein is leading the development of a modular circular footwear solution for urban women with active lifestyles, who have restrictions on storage at home and on luggage during travel.

The company is on a mission to eliminate waste in the footwear industry. To achieve it, they are creating a modular circular shoe capsule collection that any woman can adapt to her taste and wardrobe, keep for a long time and recycle afterlife.

The key project objectives are:

1. Develop a detachable alternative to stitching/glue. It is an attachment mechanism, which allows adding fashionable decor to shoes. Once improved and tested, the mechanism will be patented. Future variations of this invention will allow making shoes multi-size and cross-seasonal.
2. Develop and test classic shoe styles using recycled and recyclable materials that will last a long time, will be comfortable and will have a reasonable production cost in the UK.